Biobitumen Feasibility Study

Sampson is developing and commercialising IP for a range of biobitumen products and designing a

manufacturing process with carbon capture and utilisation (CCU) functionality to optimise energy efficiency as

well as the use-value of by-product waste. In short, we are producing a ‘closed loop’ economy that facilitates

industry-wide usage of sustainable organic and waste biomass feedstocks to produce recyclable, low carbon

footprint construction materials. We are collaborating with strategic and industrial partners to conduct a

feasibility study to assess the optimal route to market for our products and to progress our business strategy as

we scale up to industrial levels of production.